Robustness - A New Methodology for Causal Inference

Empirical social scientists are interested in testing hypotheses about the real world derived from theories and to provide an evidence base for policy and decision-making. To do so they need to engage in what is known as causal inference, which consists of identifying a causal effect (rather than a mere correlation between two events), understanding the mechanism driving the causal effect, and drawing conclusions over the general existence of a causal relation based on observation or analysis of a limited number of cases to a wider population.
Social scientists have a large number of strategies or techniques for making causal inferences at their disposal: They can undertake a hypothetical counterfactual analysis for a single case or a few cases. They can analyze a selected individual case over time or compare a few selected cases cross-sectionally or over time. They can use regression analysis based on observational data to analyze a large number of cases. Finally, they can study a sample of selected cases in which treatment assignment is randomized, or they can conduct experiments that randomize both sample and treatment.
Of these techniques, regression analysis based on observational data is the most popular because of essentially two reasons. First, if based on a randomly drawn sample from the overall set of relevant cases, then regression analysis produces results that can be generalized beyond the sample studied. Second, regression analysis is extremely versatile and can be deployed wherever observational data exist based on censuses, surveys or administrative records. However, regression analysis only results in reliable inferences if one's estimation model is correctly specified.
Regression analysis as currently undertaken does not provide reliable inferences, however, because analysts cannot know the extent to which their models are correctly specified. Our proposed new methodology will allow analysts to come to more reliable inferences by enabling them to test whether their inferences uphold in the face of plausible changes to model specification or are dependent on certain model specification choices. Inferences that are robust to plausible changes to model specification can command a much larger confidence, that is, such inferences are much more reliable. In sum, then, the aim of the project is to place regression analysis based on observational data - the workhorse technique of empirical social science - on a sounder methodological foundation.

Potential impact
If the project has academic impact, it is very likely to also have 'real consequences'. Of course, these consequences may also come as a side-effect of making more reliable inferences. If inferences are more reliable, decision-makers can learn more from the research undertaken in academia.
However, we expect a more direct route that benefits a) commercial evaluation companies and non-commercial think-tanks, b) policy-makers that seek to base policy decision upon evidence, and c) governmental and non-governmental organizations that seek to improve their policy programs.
Again, many of these effects may be indirect. Once political and economic consultancies start using systematic robustness tests, the reliability of their analyses improves. This effect appears to be most important when private companies and governmental agencies employ consultants to improve their policy-programs via project, program and policy evaluation.
The University of Essex also runs a Center for Policy Evaluation and Evidence-based Decisions. This Center, founded in 2012, will adopt our new methodology of systematic robustness tests as an integral part of regression analysis alongside other inferential techniques in its own evaluation studies.
The project's impact will also benefit from a conference that University of Essex's Center for Policy Evaluation and Evidence-based Decision organizes in autumn 2013. We will invite survey companies (i.e. TNS and YouGov) policy research companies (i.e. RAND Europe), and representatives of the EU DG's that have recently published calls for evaluation tenders. By presenting the methodology of robustness tests to the invited participants (mainly analysts from survey companies and policy consultancies), we hope to convince other evaluation firms to also employ systematic robustness tests in their research.